Kno' Realtime Knowledge

Many reporting processes take place in organisations all over the world, every day. Most commonly these are recorded on paper or in Word, Email or Excel documents. This means that valuable data of every kind (management, safety, sales, medical) is shrink wrapped inside these documents. It then gets buried in files, folders and email ~ which makes it effectively lost to the business. Kno’ is an enterprise solution that provides a rich live reporting platform
that can be used horizontally across all business sectors.